Big data and machine learning for reaction design

As the cost of development of pharmaceutical drugs is constantly increasing, making predictions using computational methods can be seen as a way to reduce this cost of development, however, as the accurate modelling of compounds suffers from being computationally expensive it has been suggested that machine learning (ML) could be used to make both fast and accurate predictions.

This project aims to use data from computationally modelled chemical reactions, such as amide bond formation from carboxylic acids and amines, to make predictions of the reaction properties, such as the reaction energies and activation energies. To make these predictions a range of different ML techniques from the more traditional approaches, such as linear regression, kernel ridge regression, gradient boosting, and support vector regression, to the more modern approaches, such as neural networks and graph neural networks, will be used. These models will then be extended to make predictions about experimentally seen properties, such as rates and yields. The datasets used will initially be based on the published literature so as to allow them to be related to experimentally reported results. This will then form the basis for creating larger datasets which will be more chemically representative, to allow the models to generalise across different reaction classes.

We hope to address the issues associated with ML often being seen as a black box by designing them in a way such that they allow their results to be explained through chemical intuition. ML models which can be understood through chemical intuition have roles in many different parts of chemistry as they allow the model to be accountable due to the increased transparency in the predictions made. The ability to make fast and accurate predictions of reaction properties will not only save money, but it will also help make chemical syntheses greener as it will reduce the number of reactions needed to develop a synthetic pathway and also allow for less harmful compounds to be used.